Feasibility Study for Optimizing Demand in Residential Developments with High Density Photovoltaic Arrays

This feasibility study (Strand 2) targets residential demand management. It delivers a whole house solution to optimizing power use in communities with significant embedded photovoltaic arrays. This demand side participation application is delivered by a team of organisations with strong links to an imminent new build development of 393 homes in NW Bicester Eco Town (Oxfordshire). The proposed study will evaluate the implications of high density photovoltaic generation systems. It will look at energy grid design, electricity storage, demand management (user, automatic, responsive), consumer engagement and wider development base issues such as project feasibility, cost implications, environmental performance and technical feasibility. The project will conclude with a demonstrator of the system, expected to be installed in a home at Bicester, displaying the system in a format suitable for interested parties such as developers, contractors and associated stakeholders.